University of Strathclyde and Anderson Bell Christie Limited KTP 21_22 R2

To embed capability to develop and implement a data driven design process for Zero Carbon Neighbourhoods, creating a place-based community-oriented solution to deliver holistic zero carbon living within the social housing sector.